AI data-visualisation and storytelling

Visualising data is a creative process yet challenging. Showing the most important results, highlighting the most significant correlations, and displaying data in an effective way can be challenging for any researcher. Often researchers create visualisations and make presentations (telling stories with their data) to highlight the important lessons learnt. Recent work has focused on design [1], layout techniques [2], and telling visualisation stories [3]. AI algorithms have the potential to extract salient features and remove effort of design and storytelling presentation. Potentially exemplars can be used to train the system. Teachers often explain and describe best practices. But while there are many examples, this is tacet knowledge and it is difficult to articulate what 'best' means. Local search solutions and weak supervision can help. Label placement algorithms use local searches (such as performed through a Tabu search), and we semi-automatically present stories of covid data, highlighting salient features [3]. But deep learning has the potential to go further, and suggest appropriate designs, guide researchers in design decision making, re-engineer design solutions, highlight salient features and provide appropriate visualisations, inspire design ideation processes, and so on. We will investigate weak supervision, semi-supervised learning, transudative learning and deep learning. Focus will be on both automatic design and the presentation of the information in automatic storytelling. Learning from current exemplar research, it will research algorithms, metrics, and methods to help researchers design visualisations and use them to tell effective stories with their data.